Unravelling Threads of Solidarity: Anti-Imperialism and Polish-Middle Eastern Connections during the Cold War

This project explores Cold War-era connections between the Polish People's Republic and
Middle Eastern states across economic, political, and cultural spheres. It asks: How did the
anti-imperialist rhetoric of the Soviet Union and its allies shape East-South cooperation? What
forms of agency emerged beyond state-level diplomacy, and how did individuals and institutions
both enact and experience cooperation on the ground? In addressing these questions, the
project aims to challenge conventional binaries-such as local/global and state/society-to
recover underexplored forms of agency in Cold War entanglements.
Recent scholarship has increasingly moved beyond superpower-centric narratives, responding
to long-standing critiques of Cold War historiography that treated the Global South as merely a
side-show or passive arena for the US-USSR rivalry. Building on this shift, a rapidly growing
body of literature has turned to East-South relations, illuminating the complex and often
multidirectional exchanges between Eastern Europe and the Global South. Studies have
examined African and Latin American student exchanges with the USSR, Czechoslovak
engineers in Egypt, and East German educators in Angola. However, Poland's role remains
largely understudied-especially in relation to the Middle East, where its engagements were
frequent and multifaceted.
This project addresses the gap by examining Polish-Middle Eastern relations across three key
dimensions: (1) labour and expertise exchanges, (2) state aid and anti-colonial solidarity
campaigns, and (3) cultural cooperation. It contributes to a body of literature dominated by East
German, Czechoslovak, and Soviet case studies and broadens the scope of inquiry into Middle
Eastern cooperation beyond economic and military dimensions.
Methodologically, the project combines archival research with analysis of personal narratives to
illuminate both the institutional architecture and lived experiences of Polish-Middle Eastern
economic cooperation. Focusing on Polish construction export which dominated these relations,
it draws on bilateral agreements, as well as internal government documents and that of the
Polish United Workers' Party (PZPR). It also draws on records from the Central Agencies of
Foreign Trade - which coordinated the export of labour and technical expertise to key partners
such as Libya, Iraq, and Syria - to provide insight into other institutional stakeholders in
cooperation. For the everyday experience, the project turns to memoirs and oral testimonies of
Polish workers contracted abroad for insights which are often absent from archival materials,
and reveal how ideology, professional identity, and practical challenges intersected in lived
experience.
Political and cultural cooperation are similarly examined through archival records, including
state visit documentation, delegation reports, and materials from the PZPR and various
government ministries. The project also investigates the role of the Polish Committee of
Solidarity with the Peoples of Africa, and Asia -an organisation that has received little scholarly
attention to date-in order to expand understandings of anti-colonial solidarity beyond Western
conceptions of 'bottom-up' activism.
Cultural relations are further analysed through contemporaneous socio-cultural magazines that
reported on exhibitions, film weeks, student exchanges, and diplomatic visits. These sources
reveal both the instances of cultural diplomacy as well as the narratives used to shape Polish
perceptions of the Middle East.
By investigating these multifaceted connections between Poland and Middle Eastern states, this
project seeks to challenge the unidirectional treatment of Cold War exchanges and explore the
policy, practice, and lived experiences of transnational cooperation. In doing so, it works to
recover various forms of agency at the peripheries of global order, bridging both geographic and
epistemic div